TeddyBakes LTD Innovation Voucher

An external expert can help us determine an appropriate brand strategy and create high impact packaging that provides convenience, promotes healthy eating and protects the product in a sustainable way. Research shows that customers make their purchasing decisions in less than 30 seconds in the retail environment - so great packaging and branding are imperative. Because it is a new product in a new market, we need to make sure the product’s benefits and brand values are communicated effectively.